Next-generation sulphide perovskite photocatalysts for sustainable production of energy-dense fuels and chemicals

This project aligns with the EPSRC Engineering research area, specifically targeting the energy and decarbonization sector. Our aim is to address one of the most significant challenges within the energy theme and contribute to EPSRC's strategies. The completion of this project is poised to usher in a major innovation that secures a low-carbon future. We focus on creating a reliable, economically viable energy system while considering the natural environment, resource sustainability, and improvements in the quality of life. The ongoing progression of global climate change, indicative of the imperative for the decarbonization of our society, coupled with the current political energy crisis, strongly underscores the urgent need for an energy revolution. At the forefront of addressing this challenge is the pioneering development of next-generation sulphide perovskite photocatalysts. These innovations aim to efficiently produce green hydrogen, store it in the form of ammonia, and utilize it in the synthesis of chemicals from CO2. Our primary objective is to drive key chemical reactions using suitable semiconducting photocatalysts, converting sunlight, abundant chemical feedstocks, and waste products into energy-dense fuels and chemicals. The aims of the project are: 1. The development of the first low-temperature (~200-400 Celsius), reproducible and highly controlled ALD process for crystalline perovskite sulphide films starting with the prototype BaZrS3. These films will be epitaxially grown on single crystal supports of various orientations ((001, (110), (111)), ideal for the development of in-situ calibrated growth rate monitoring for the highest precision and reproducibility. 2. The development of the first efficient and stable sulphide perovskite photocatalyst for CO2 hydrogenation in the gas phase as well as in electrolyte solutions. Studies will strongly focus on the assessment of the stability of sulphide perovskites in harsh chemical environments and the effects of the surface composition in catalysis. 3. Development of the most efficient and selective BaZrS3-based photocatalysts for each targeted reaction: CO2 hydrogenation, Photo-Haber-Bosh, water splitting. The final goal of the project once achieved a standard and reproducible protocol for the synthesis, followed by the characterization, understanding of the properties of the material; will be to test the photocatalytical properties of it. By depositing the films on nanoparticles substrates, and adding to them the previous mentioned metals, to create the metallosulfur clusters, we will test the photocatalytic behaviour. In summary, this project stands at the forefront of innovative solutions for a low-carbon future, addressing crucial challenges in energy and decarbonization. The multidimensional approach encompasses scientific, engineering, and environmental aspects, with the potential to significantly impact the renewable energy sector.